FABGraPh2.0

Emberion develops and produces state-of-the-art graphene photodetectors that convert light to an electrical signal and bring numerous advantages in terms of imaging and sensing quality compared to current technologies. The superior technical performance of Emberion's photodetectors is due to a unique combination of properties afforded by the recently discovered graphene, a single layer of carbon atoms arranged in a hexagonal pattern, and nanomaterials, tiny components that are manufactured at a very small scale (nanoscale) and exhibit novel characteristics compared to the same material without nanoscale features. The new high-performance photodetector technology that Emberion is creating will enable applications such as night vision, search and rescue and security imaging to be brought to the market at a lower cost point than existing technologies which are very expensive to manufacture. This means that features such as cameras that enable drivers to see hazards in low light or poor visibility conditions like fog or rain, will be mainstream products that can be fitted to all cars, not just offered as options on high end vehicles. This will improve road safety for drivers and other vulnerable road users, such as cyclists and pedestrians. These imaging devices can also be used in the sorting of waste to improve recycling, and in aerial imaging of crops and agriculture to improve farming output. In order for Emberion to bring new disruptive photodetectors to market, volume manufacturing of devices with repeatable device performance is needed, which relies heavily on quantifying the fundamental material properties of constituent components. The project will therefore develop reliable methods that will deliver critical information by coupling data and evidence provided by NPL to enable Emberion to optimise its manufacturing methods, while lowering manufacturing costs and improving quality control.